Meteor Power - Business Development, Investment Readiness & Market Analysis

Meteor Power is looking for help to secure expert guidance in preparing investment documentation, identifying

potential investors, travelling to San Francisco to meet potential partners willing to trial our products and

expertise to support in writing EU grant funding applications.

We are also seeking support to give us time to solve a number of manufacturing challenges that have so far

kept us from bringing our first prototypes to market.

This help will move the whole company forward and make significant inroads in to all the major areas that have

been holding us back.